The University of Hull and Sargent Electrical Services Limited KTP 21_22 R5

To create an Intelligent Decision Assistant consisting of sensors and smart software tools to optimise the whole operation of agricultural enterprises and achieve Net Zero farming by 2040.